Reuse, Refresh, Regrow - Naturally filtered waste water for local growth

Farmers are facing changes in the amount of water available to them to grow crops such as potatoes, onions and salads. Due to our growing population, and the need for us to keep natural rivers flowing in times of drought, some farmers may see a 60% cut in the amount of water they can use. At the same time, our climate is changing, and farmers could need 5 times the amount of water for irrigation during dry seasons.

Our project hopes to prove that treated waste water, currently sent out to sea from water recycling centres, could be reused by local farmers. We will be filtering the water through reedbeds, and testing it's quality as part of the trial. If proven to be safe through extensive testing, the water could be transferred to existing farm reservoirs. Providing a year-round plentiful supply of water for multiple farmers to recycle and share.